SUstainable EuroPean Rare Earth Elements production value chain from priMary Ores

SUPREEMO aims to establish the first pre-commercial Rare Earth Elements (REEs) production value chain (TRL7) using European (EU) primary resources as feedstock, developing sustainable, cost-competitive processing, refining and Rare Earth (RE) Permanent Magnet (PM) production technologies in a responsible way complying with local and international safety regulations. This will contribute in securing REE materials supply for the EU industry and strategic sectors which depends 100 % on Chinese imports. The largest end-user of REEs is the PMs industry, that contain neodymium, praseodymium, and dysprosium as key elements to produce high energy-efficient motors, which are vital for electric mobility and renewable energy technologies. SUPREEMO will exploit the primary resourcesfrom two major EU sites: Kvanefjeld REE-deposit Greenland (large scale RE project) with ore reserves of >143 Mtonne and Fen deposit Norway (largest carbonatite deposit in EU) with >200 Mtonne grading 1.2-1.5 % Total Rare Earth Oxides. It will capitalise on technologies demonstrated in previous projects and develop an innovative, environmentally friendly, socially and economically sustainable REEs processing technologies. During phase 1, the partners will optimise the stand alone technologies to elucidate the final integrated process flowsheet with the best processing parameters in phase 2, guided by LCA and LCCA. This will be validated at the piloting activities in phase 3. Finally, the production of 50-100 kg of REO at similar cost to commercial value from Chinese production will be demonstrated at TRL7 by processing ~ 10 tonnes of ores, and the production of Rare Earth Alloy for the manufacturing of 50 kg PMs. Results will be communicated and disseminated to key stakeholders and a concrete first business plan will be set to attract more investors and stimulate a competitive, resilient and sustainable REEs production value chain ready for full-scale deployment in the EU market.